Lebensphilosophie in Rabbi Avraham Itzhak HaCohen Kook's Thought

Rabbi Itzhak HaCohen Kook (1865-1935) is widely recognized as the most significant representative of religious Zionism, an ideology that combines Zionism with modern Orthodox Judaism. On the other hand, the expression 'philosophy of life' (Lebensphilosophie) indicates a current of thought whose main speculative interest is the concept of life. Founded in Germany, its major exponents include Dilthey (1833-1911), Nietzsche (1844-1900), and Simmel (1858-1918), though the Frenchman Bergson (1859-1941) is also considered one of the movement's central figures.

The philosophy of life is less a specific philosophical doctrine and more a cultural mood that influenced much of the intellectual circles of the time. Life-philosophers underscored the desire to philosophize "out of the fullness of experience (Erleben) of life." Life was for them a never-ending current and they emphasised the importance of embracing life in its dynamic, immediate, and creative sense. From an epistemological perspective, the philosophers of life's views were all characterized by scepticism towards the ability of reason to attain a complete picture of reality. They claimed that science is unable to explain the wholeness of life and the dynamism of life experience. Consequently, an encompassing understanding of life has to include non-rational, intuitive, creative and dynamic elements.

This study proposes to examine the philosophy of Rav Kook within the framework of the Lebensphilosophie movement. Arguing that Kook's work can be better understood through the lens of this German current. Many studies have interpreted Kook's theology through the lens of Western philosophy. Ish Shalom has argued that "One cannot lose sight for a moment of Kook's vital connection to modern Western philosophy" and has explored the relation between Spinoza and Goethe's philosophy to Kook's; Goldman reflected on Rav Kook's connection to the ideas of Kant and Schelling; Rosenberg underlined the presence of Schopenhauer's teachings in Rav Kook's theological works; Sherlo has compared between Nietzsche's and Rav Kook's thought; finally, Ross has suggested there are similarities between postmodernist ideas and Kook's epistemology.

Rav Kook's theological production developed at a time in which Lebensphilosophie flourished. Since the existing scholarship on Rav Kook makes clear that his thinking was open to the philosophical influences of his contemporaries, it is reasonable to assume that Rav Kook was somewhat influenced, directly or indirectly, by the philosophical atmosphere produced by this movement. At the centre of Rav Kook's writings, we find concepts such as will, life, freedom, creativity, nature's vitality, irrationality, intuition, and history's constant ascent - topics which constituted essential aspects of the aforementioned life-philosophers' writings. In my dissertation I will analyze Rav Kook's thought in relation to three life-philosophers: Nietzsche, Simmel and Bergson. The first year of my DPhil I have been focusing on the writing of a short introduction to Lebensphilosophie and I am currently working on a chapter on Bergson and Rav Kook, especially comparing them on their views of evolution, change, life, mysticism, ethics and epistemology.

Almosta no research has explored the place of Lebensphilosophie in a Jewish religious context. My research, therefore, offers a potentially meaningful contribution to the academic study of modern Judaism and of its intersection with Western philosophy. In addition, while plenty has been written on the intersection of Rav Kook's theology with specific western philosophical figures, no one has yet proposed to contextualize Kook's theological teachings as part of an entire philosophical current. Consequently, my study offers a new perspective to the well-developed research already existent on Rav Kook. On an individual level, I consider this work to be relevant to those who, like me, are in search of a way to express the